Targeting complement component 5 to reduce neuroinflammation and treat Alzheimer's disease with new chemical and microscopy tools.

Alzheimer's disease (AD) is a leading cause of late-life disability and death, affecting millions worldwide. A hallmark of the disease are amyloid plaques combined with inflammation in the brain. There is growing evidence that part of the innate immune system, the complement system, may be key to reducing neuroinflammation in neurodegenerative diseases, including Alzheimer's. Specifically, levels of the complement protein C5 are elevated in ALS patients (DOI:10.1016/j.jneuroim.2014.09.005) and chronic stress upregulates C5 in neurodegenerative rats (DOI:10.1007/s10571-017-0491-3). This project seeks to better therapeutically target C5 in neuroinflammation by developing cutting-edge chemical, computational and imaging tools.

In the complement cascade, C5 is cleaved by C5 convertase to C5a and C5b. C5a is an anaphylatoxin, regulating the response of other immune cells, and C5b complexes with C6 to commence the terminal complement pathway which leads to formation of the membrane attack complex and apoptosis. Inhibiting C5 may reduce neuroinflammation, while allowing for normal immune responses to infection, and so may be a new target for drugs for neurodegenerative disease. We seek to develop new tools to image, modulate and characterise C5 cleavage by:

Objectives:
1. Develop new small molecule inhibitors of C5 cleavage using our novel computational pipeline
2. Better characterize the biophysics of cleavage and inhibition with SPR and MST.
3. Develop a fluorescence assay to observe C5 cleavage in real time and at high throughput.
Novelty

Neuroinflammation in AD is of growing interest (including for CASE partner, Nevrargenics) and C5 is an exciting new target (10.1080/14728222.2023.2177532). Supervisor 1's fluorescence technology and Supervisor 2 and 3's computation chemistry techniques are highly unique.

Timeliness
This project addresses current need for new AD therapeutic routes, novel findings from Supervisor 1's lab (DOI: 10.2139/ssrn.4163140), and recent funding from ARUK.
Experimental Approach
1. With Supervisor 3, we have developed a computational pipeline to screen for new small molecule modulators of C5 cleavage. These will be designed and synthesised in Supervisor 2's lab and tested using the haemolysis and in vitro cleavage assays we have developed.
2. Existing inhibitors and new ones will tested by developing new biophysical assays using Surface Plasmon Resonance (SPR) and microscale thermophoresis (MST)
3. We will generate a fluorescent reporter for C5 cleavage using commercial and recombinant C5 and C6, to develop a FRET assay and image cleavage and binding of C6 directly using single-molecule TIRF microscopy to quantify the molecular dynamics of this process in real time and at high throughput.
This project aligns extremely well with MRC priority in discovery science. Specifically, the technology we will develop here will address the aim to close the gap between molecular, structural and cell biology to understand the dynamic and functional interplay between molecules and complexes; their interaction with signalling pathways; improve our understanding of how the immune system interacts with tissues; strengthen our knowledge of the human brain, including neural and glia cell biology; and strengthen the development and use of novel imaging technologies to improve understanding of biological mechanisms.